Collections-focussed optical and x-ray spectroscopic imaging and analysis

This bid was co-created by academic departments and Collections at UCL. We have world-leading research expertise in X-ray and optical spectroscopic imaging and analysis but this is currently underpinned by obsolete equipment. Moreover, researchers have frequent requests from UCL Collections and external partners for collaboration and loan of equipment so in this bid, we request equipment upgrades as well as matching equipment to be co-located with UCL Collections for their use. This will strengthen collaborations between UCL groups that have complementary interests and facilitate external collaboration, leading to new breakthroughs in collection care, research and teaching.

Hyperspectral imaging (HSI) and portable x-ray fluorescence (pXRF) are important tools in heritage science. Both are safe, non-contact and non-destructive and can provide insights into material composition and object condition, offer deeper understanding of an object's history and provenance, and provide data for enhanced digital access.

UCL Institute for Sustainable Heritage (ISH) has HSI cameras that can be mounted on a motorised 2D scanning frame for imaging a large (2m x 2m) surface or a robotic arm for 3D imaging of objects in the round. The 2D frame and 3D robotic arm are state-of-the-art but the cameras are 8 years old, and are slow and unreliable with limited pixel resolution; they are no longer supported by the manufacturer for repairs or upgrades, and they do not interface well with our motorised scanners. We propose to purchase three new HSI cameras to upgrade existing capability and ensure that the entire system represents current state-of-the-art and is future-proof. We also request two HSI cameras that will be held by UCL Museums for use across UCL's Collections.

UCL Institute of Archaeology (IoA) purchased two pXRF instruments in 2008 and 2011 which are no longer supported by the manufacturer. Though in high demand across UCL and beyond, their incompatibility with Windows 10 restricts access and throughput. We propose to purchase four identical pXRF systems. Two will replace IoA's existing systems, a third will be held by IoA and be used to support internal and external collaboration, and the fourth will be held by UCL Museums, dedicated for use in Collections.

Having identical systems held by academics and collections managers will mean that we can ensure that scientific developments are co-created with relevance to collections, and that museums staff have the scientific support to be able to carry out safe, high-quality, calibrated measurements.

This equipment will support eight core researchers and facilitate new collaborations with others. They will underpin grants currently in preparation to AHRC, EPSRC and ERC, and Fellowships from UKRI and BA. Together, these will lead to outputs that will raise our profile and contribute to UK's leading international reputation in heritage science. ISH and IoA have strong national and international links through which users in the UK and overseas will visit our facilities for collaborative research.

ISH and IoA both have strategies for growing income to the laboratory though consultancy and already have collaborators whose studies would benefit from this improved capability. In addition, this grant will support our growing research collaboration with UK SME ClydeHSI who is the supplier of the HSI equipment and with Olympus. Both of these collaborations have already led to joint publications, financial support and specialist support in calibration development.

The equipment will also support MSc teaching programmes and MSc research projects. During the closure of UCL buildings due to the Covid-19 pandemic, IoA's pXRF devices continued to be used by staff to conduct analyses off-site to support original research.